Acoustic Enclosure Testing

Wakefield Acoustics has undertaken acoustic testing works in conjunction with Salford University to determine the sound insulation performances of acoustic enclosures in accordance with BS EN ISO 11546-1:2009.